University of the West of Scotland and TUV SUD Limited

To embed multi-platform software development, database management and user interface expertise to develop the next generation of the Physical Properties Database Software